Reducing the Computational Cost of Transformers

The success of deep neural networks (DNNs) is undeniable. However, the resource requirements for deep learning models is significant, almost prohibitively so in the case of large transformer models. This renders many applications infeasible or inaccessible to those without significant resources.
Effort has been made to resolve the computational issues of DNNs, increasing the efficiency of the model while still maintaining accuracy, largely through compression methods. While showing promise, these methods are yet to make DNNs sufficiently computationally efficient for many applications and each method has its own issues and limitations. Additionally, most methods and associated theory are tailored for particular models, further limiting their applicability. As such, this project will examine and extend compression methods for DNNs, focussing on matrix sketching methods for transformer models.
Matrix sketching is a technique that approximates large matrix operations to reduce computational costs. Recent results show that the computational cost of a transformer can be significantly reduced when matrix sketching is employed. However, current reductions are low in comparison to the state-of-the-art for other models. We will seek to develop new matrix sketching methods that can achieve greater reductions for transformer models. We aim to achieve this by leveraging and progressing new results from wider DNN and matrix sketching theory.
This project is supervised by Professor Jared Tanner and Professor Coralia Cartis. The project's direction on reducing computational requirements of DNNs is proposed by Advanced Micro Devices Inc.
Completion of this project will entail improved methods and understanding of the compression of DNNs. This will reduce their computational cost, thereby making them more accessible and applicable. As such, this project falls within the EPSRC Mathematical Sciences, the Numerical Analysis, and the Non-Linear Systems areas of research.